Reproductive Health (RH) Kits for Disasters and Crises

Scope and vision
About 99% of the mortality from unsafe abortion and post-abortion complications (PAC) occurs in developing countries, exacerbated by climate-related disasters, which disrupt the health supply chain and services. Our research shows that pre-positioning reproductive health (RH) kits in disaster-prone health facilities can be lifesaving. However, the only kit commercially available is generic, expensive, and time-consuming to purchase from overseas. This kit contains medicines, equipment, and informational materials. However, there are some limitations: it is costly as it must be procured from UNFPA in Copenhagen, has a complicated supply chain involving customs clearance and cold chain, and some essential items (such as sterilising equipment) are omitted as they are part of complementary kits that entail separate purchase.
We created two novel Kits to solve these problems. We have the know-how to develop them locally in readiness for disaster response. Our two Kits, Facility and Mobile Kits consist of lifesaving medicines, equipment, and supplies and can treat incomplete or missed abortions and post-abortion complications (PAC) during disasters and crises.
These Kits can directly contribute to achieving the UN’s Sustainable Development Goal 3 and Sendai Goal A - designed to reduce maternal disaster deaths by 2030.
Objectives

To develop country-specific sustainable business models for the Kits that are ready for implementation in India and Bangladesh;
To develop training and social marketing promotional videos watched by at least 50 potential customers in India, Bangladesh, and beyond;
To implement a consultancy-based business model through a collaboration agreement with the supplier or a spin-out company.

Area of focus

Reducing maternal disaster deaths from PAC and promoting disaster resilience in hard-to-reach resource-constrained health facilities

Why it’s important and why it will succeed?
Our Kits are important because they are purpose-led and contain additional medicines, equipment (including sterilisation), consumables, information, and instruction guidelines compared to the UNFPA’s Kit. Our Kit components can be sourced locally, thus lowering the cost and carbon emissions. They adhere to national guidelines, come in multiple sizes, and can be stored at room temperature (further reducing carbon emissions) to meet the needs of disaster-prone facilities that lack refrigerators. In addition, we offer a lightweight Mobile Kit, which service providers can carry to flood/cyclone or humanitarian crisis shelters for emergency care. Our Kits can increase the provision and continuity of RH services during disasters and crises.
In this light, our Kits can reduce maternal and neonatal mortality by increasing beneficiaries' access to healthcare. Doing so, they can contribute to the UN’s Minimum Initial Service Package (MISP), the Sphere Minimum Standards in Disaster Response, SDG 3 (Target 5.6), Sendai Goal A, and Priority for Action 4. Governments and developmental agencies with limited resources can be supported to achieve these Goals for 2030 using our Facility and Mobile Kits and capacity-building provision.
The project will succeed because we have an ambitious plan to develop a sustainable business model by engaging with relevant stakeholders (UNFPA, Ipas, CARE, and the Family Planning Department), private pharmaceutical companies, potential investors and organisations that can help us with social marketing in both countries to increase the uptake and reach of these Kits.